The changing nitrogen cycle in the Southern Ocean and the biological carbon pump

This PhD will use novel isotopic measurements of seawater nitrate in the Southern Ocean (around Antarctica) to understand and document how the nitrogen cycle is changing with global change.